CHANGING THE WAY WE CHARGE ELECTRIC VEHICLES

CHANGING THE WAY WE CHARGE ELECTRIC VEHICLES [EVs], ZAPINAMO is a first of a kind deployable, rapid EV charging system delivering power boosted stored energy. Harvesting from various sources, including renewables and off-grid supplies, it utilises highly sophisticated, but proven, extremely reliable battery technology together with ZAPINAMO power electronics, to provide energy at a point where and when the EV user wants it, even totally off-grid, and at the fastest rate / highest power the EV can take. ZAPINAMO is Power Boosting its way to future proofing EV Charging in an increasingly demanding world with frail Grid infrastructure. WHY DO WE NEED EVs? Electric vehicles are highly beneficial to city air quality. In 2015 over 9,500 premature deaths were attributed to air pollution in London alone costing health services over £3.7bn, with an estimated 40,000 across the UK. Emissions from petrol and diesel vehicles (esp. ‘PM2.5’) are a major contributor to this public health emergency. EVs have had, up until now, a limited impact due mostly to ineffective slow charging infrastructure making longer journeys uncertain causing ‘range anxiety’; ZAPINAMO can help overcome this fear and create confidence in EV use. Slow chargers take many hours to charge a car; that's unpopular with users, businesses and local authorities who are asked to host the chargers, taking up valuable parking spaces. Upgrading slow chargers to rapid charging posts is impractical and costly for local authorities involving sub-station upgrades and associated distruption over a long period of time. Through this FoaK deployment, ZAPINAMO can road-test its revolutionary movable EV charging system with customers, allowing the fastest rapid charge (minutes, not hours) to be available where and when it’s needed. Installation advantages such as same-day deployment and operational cost benefits versus conventional direct from the grid infrastructure will be assessed. Operationally, stored energy allows harvesting during low tariff and clean energy generation periods. If a ZAPINAMO charger appears under-utilised or in the wrong place it can be easily relocated, avoiding costly, disruptive and wasteful network upgrades. If over subscribed, the number of charging outlets and energy storage level can be increased quickly, economically and in small increments (unlike substation upgrades). That's a transformational innovation, allowing more EVs into the most polluted areas where they can make greatest impact on public health.